Exploiting yeast diversity in whisky fermentation for biocatalysis of desirable flavour compounds

The project is a cooperation of Abertay University and the SWRI with funding from IBioIC BBSRC.
The aim of the project is to use unusual (non-saccharomyces) yeast for the whisky fermentation. We will monitor the fermentation performance different yeast strains and the flavour profile of the new make spirits.
It will include a sensory part at Abertay University and the SWRI.